Trusted AI with WikiEthics and Agent Reasoning

Knowledge graphs (KGs) are often used to organise and integrate data from numerous sources, and from this data new connections can be inferred. They store knowledge about real world entities using nodes and edges, where nodes represent objects or concepts and edges link two nodes and represent the relation between them. They are created by using both automatic (e.g. machine learning, link predictions) and manual (e.g. crowdsourcing) techniques. Currently there is no clear consensus on how to measure bias in KGs to ensure that it is fair. Bias in AI can be defined as an algorithm that systematically produces biased results due to assumptions that are made. Fairness in AI can be defined as ensuring that an algorithm treats similar individuals or groups in a similar way, but how these terms apply to KGs is still an open question. There is also very little understanding of the design process of creating a KG so this opens the uncertainty on how or if this process allows for bias to be introduced into the KG and what methods could be used to prevent this. The main aims of this project are to investigate what is bias in KGs and study if the design process effects this, and also to ensure that KGs are developed in a way that does not enforce harmful ideologies.

The key research questions are:

1. What metrics/frameworks are currently used in other areas of AI to detect and address bias, and how are they relevant for KGs? How can they help in defining bias/fairness in KGs?

2. What are the points in the KG design process that can introduce bias? How are these biases introduced, and by which agents and tools? What are the different types of bias introduced?

3. What set of constraints can be placed on any KG during the design process to enforce fairness? How can these constraints be reused by various KGs? What formalism would be adequate for their representation?

To achieve these objectives, I will first complete a literature review investigating how researchers define bias and implement fairness in all areas of AI. I will look into how researchers decide what is bias and fairness, for example, what sources and metrics of fairness are used. From this, I will study which metrics should be applied to KGs. Then I will evaluate the design process of creating a KG through the metrics discovered in the literature review. I will research how the process works by understanding at which points in the design process humans and/or machines are introduced, and how these steps can introduce bias into a knowledge graph. This will be investigated through interviews. After this I will design an ontology that enforces through reasoning a rule system based on the metrics found and how they apply to a KGs design process. The expected novel contribution is an ontology, a semantic data model defining types and their properties, that sets constraints that any KG can resort to ensuring bias is not embedded into a KG as it is built and updated.

This project is relevant to the EPSRC research area of Artificial intelligence technologies.